TRExt: TRE Text Analytics

Unstructured text, like a social media post or a newspaper article, is not organised into a predefined format. These documents are typically narrative in nature and written in free-text. If they contain confidential or personally identifiable information, they are classified as being sensitive unstructured text. Examples include referral letters from GPs to specialists, discharge summaries after hospital stays, police reports, court transcripts and work emails. To make sensitive data easier to analyse with computers they can be structured, which means they are organised into a standard database model and coded using identifiers which make it easy for computers to understand the data. Structured sensitive data can be accessed by researchers using Trusted Research Environments (TREs). TREs are highly secure computer systems where sensitive data is stored, de-personalised and then made available for approved researchers to analyse within a secure virtual environment. Federated analytics is a system where the data does not move from the TRE, and instead the computer code the researchers write is sent to the TRE. Currently, TREs do not have any capabilities to make unstructured text available for federated analytics. The TRExt project will enable TREs to convert sensitive unstructured text into a structured format so it can be easily used in federated analyses.
Software already exists for handling the individual steps involved in finding useful information in health-related text and loading it into a standard database model. The first step involves extracting clinical information from the text. This can include things like medications a patient is taking, their diagnosis, and any operations they may have had. The second step is to convert the information into a format that a computer understands and store it with lots of other information in a standard database model that is designed for a particular type of analysis. The TRExt project brings together the experts responsible for making these software components to work together to assemble them into a reusable pipeline that can be used by TREs. In this project only publicly available anonymised clinical text data and fake computer-generated text data will be used, so there are no privacy risks.
Our work will comply with the UK “Five Safes” principles which ensure TREs handle data safely. To ensure our work will be applicable to many TRE owners, we will align with the DARE UK Transformational Programme to deploy our demonstrator within their existing infrastructure for TRE federated analytics, called TRE-FX. The public must have confidence in the approaches we develop to enable computers to process and understand human-readable documents for research purposes. Our public involvement and engagement (PIE) activities will open our technical methodologies to scrutiny by members of the public and capture public trust and concerns that will influence our design decisions.